Improving Me Maternity Assessment

"Improving Me Maternity (IMM) is a clinical and health economic assessment project of Rescon's CE marked Lincus software as a service product for its application in the maternity, and postnatal marketplace. Rescon was commissioned by the NHS Women and Children's Improving Me Vanguard to develop Lincus Maternity as a digital maternity person held record (PHR) that expectant mums could enter information into.

The Improving Me Vanguard is due to be merged into the Merseyside and Cheshire Sustainable Transformation Partnership and supports over 30,000 births every year.

The funding for the development of Lincus Maternity was justified to address mental health issues, overweight and obese mum's, smoking and diabetes during pregnancy. The above pregnancy associated comorbidities cost the region over £80 million in direct costs per year. Until the development of Lincus Maternity there was no tool available that would provide expectant mums with a CE marked and digitally held record that they could track and manage their health and wellbeing for better pregnancy and postnatal outcomes.

Lincus Maternity developments and features are outlined below.

* Lincus Maternity was codeveloped utilising best practice guidelines, research and stakeholder engagement for tracking prenatal and postnatal signs, symptoms and events.
* Lincus Maternity developments for expectant mums have included signposting to educational content , nutrition and activity management, transition of care tools (health passport), and video consultation.
* Lincus Maternity allows clinical access to the women's PHR with alert functionality which feedback as especially important for midwives in the cedevelopment sessions.
* Lincus Maternity allows administration access so management can review clinical activities and outcomes using IMM's data aggregation and analysis tool that is already native to the Lincus platform.

Though Lincus Maternity is now officially live having completed information and clinical governance requirements the formal and structured rollout of IMM is not expected until later summer of 2018\.

We have completed early discussions with senior clinical teams and NICE about the best way to assess Lincus Maternity however are lacking the resources to prepare for and complete a full health economic assessment that would provide the evidence to have Lincus Maternity commissioned across the UK and beyond.

IMM will provide Rescon with the resources they need to formally engage with NICE, senior clinicians and the Manchester University Centre for Health Economics to formulate a comprehensive evaluation strategy and plan. This will allow the team to gather the evidence that will support future commissioning of Lincus Maternity."